Harnessing wheat genomics resources to improve starch quality for human health

Technical abstract
The consumption of starchy, energy-rich convenience foods is underpinning catastrophic increases in obesity and related diseases like diabetes in both developed and developing countries. Since wheat is the most widely grown cereal crop and provides about 20% of the calories consumed worldwide, improving wheat starch quality provides a substantial opportunity to improve human health.

The aim of this research project is to improve the health impact of wheat starch by understanding how new variation in wheat starch genes affect starch structure and digestibility in the grain and wheat-based foods using biochemical and physicochemical approaches. This information will be used to fine-tune starch structure and design new wheats with slowly-digested and resistant starches using crop molecular genetics approaches. New wheat starches will be investigated using in vitro and in vivo models to understand their potential impacts on maintenance of glucose homeostasis and gut health.